MOBIUS

Project Mobius develops AI-powered digital toolkits to optimise car body structures for whole-life sustainability and cost.

**Problem**

After batteries, bodies are the biggest source of 'point-of-sale' CO_2e_ emissions, mostly driven by material production. Today, car bodies are not explicitly optimised for CO_2e_, only 50% of input material is utilised and most high-grade materials are downcycled at end-of-life.

**Solution and impact**

We will develop digital tools and net-zero enabling technology for designers to lock-in materially efficient decisions early in the vehicle development process reducing body structure emissions by 75% whilst reducing timescales and boosting cost competitiveness, aligning with UK sustainability strategy.